Almost periodic and related multi-dimensional spectral problems

We plan to study operators with almost-periodic coefficients acting in multidimensional spaces.
Such operators are very interesting from physical point of view. They are also very interesting
and challenging mathematically, since at present only very little is known about their spectra.
We plan to develop a new method for working with such operators, called the milti-scale variational
approach. We also plan to study a number of other problems, which we consider to be of lower risk
than the main problem.

Potential impact
We expect to produce high-quality mathematical results important to world-wide analytic community.

A post-doctoral research associate will be trained.

We plan to bring six overseas researches to the UK; during their visits they will give talks at UK universities.

A five-days workshop will be organised in London, bringing to the UK world leading experts in spectral theory of ergodic operators.